Reverberations of War: Communities of experience and identification in Germany and Europe since 1945

The project analyses reverberations of the Second World War across Europe through the Cold War and beyond. It sheds new light on the complex legacies of war for generations of Europeans, and, through coordinated in-depth studies, develops a new theoretical approach. \n\nChallenging approaches based on the notion of 'collective memory', the project explores instead the relationships between 'communities of experience' and later 'communities of identification', which may not be closely related to communities of origin. Four particular themes intrinsically connect a later present to a difficult past: reckoning, reconciliation, reconstruction and representation. These are interrelated: a concern for reconciliation may be seen as a means of evading reckoning; the demands of reconstruction may entail a degree of selective repression rather than representation of difficult aspects of the past; ethical responses to the war may themselves exert a normative effect, overriding the possibility of some forms of representation. Each implies - despite the linguistic connotations of 'return' - an attempt to build anew under changed circumstances. Such attempts are coloured by later social, political, and also emotional and cultural contexts, in which imaginative engagements in film and literature play a powerful role in shaping aspirations and perceptions; hence the collaborative approach involving literary scholars as well as historians. Each strand of the project highlights one aspect, while the project as a whole aims to explore interrelations. \n\nThe project consists of the following elements, with the case of divided and reunited Germany central to all strands: Legacies of Nazi racial and political persecution in Austria, divided Germany, France and Poland; Transnational activities for reconciliation and peace across Europe and Israel and the values and assumptions underpinning them; The ambiguous legacies of occupation for former occupiers as well as the occupied, in Greece, Italy, West and East Germany; Experiences of migration as a result of war, comparing two communities; The 'emotional legacies' of war transmitted through literature and film of the German-speaking countries, focusing particularly on the possibilities of humour for representing trauma and suffering; Shifting representations of war and its emotional effects in the literature and film of selected communities, with special attention to the normative effects of 'acceptable' emotions on gender; and concluding reflections on the 'Reverberations of War'. \n\nThe project explores legacies of war through a transnational and comparative lens, looking at war-related violence as a phenomenon transcending the (changing) borders of European states. It thus develops a deeper understanding of national discourses and specificities as well as discerning the European dimensions and relatedness of the various experiences and discourses. The systematic exploration of communities of experience and identification allows observation and analysis of the evolution of subjectively perceived and narrated experiences of those directly affected through to later frameworks of reference that can be selectively adopted by groups not sharing the original experiences. By focusing both on the transmission processes and the active patterns of 'making sense' of the legacies of the past in different later circumstances, the project highlights both culturally shaped agency as well as changing political and structural contexts. It brings a genuinely multi-disciplinary approach to this complex, highly sensitive area, ranging from insights and provocations in the cultural arena, through familial and social reverberations, to political instrumentalisation and intellectual controversy in public spheres. The collaborative approach promises to develop fruitful new insights into areas which, although already extensively treated seperately, have not as yet been conceived and reconsidered in this integrated way.

Potential impact
The project's emphasis on the European and transnational dimension of the repercussions of war is vital at a time of further European expansion and integration, contributing to a better understanding of changing historic 'fault lines' at a time when global recession widely entails a return to national discourses. \n\nWhile there are decreasing numbers of immediate survivors, former combatants, forced migrants, bombed-out, bereaved, and others who lived through the war, people of succeeding generations continue to be marked by and deeply interested in these issues. Those potentially benefitting include: members of the general public with an intelligent concern for the ways in which European culture and society have been shaped by the long-term impact of the Second World War; and professionals, including psycho-therapists, journalists, film-makers, novelists, and policy-makers. The Research Fellows will gain valuable experience in international collaborative research. \n\nThe project will inform ongoing debates about memorialisation, initiatives for reconciliation, the improvement of inter-cultural and inter-community understanding, and public education about a highly controversial past. The findings of relations between different communities (Jewish and non-Jewish, for example) in post-war environments such as Poland and Germany, where the issues have been of particular sensitivity, will inform public debate. Discussions on memorialisation, museum exhibits and public education will benefit from the dispassionate investigations of this project.\n\nNew source material will be analysed, including oral testimony, memoirs, diaries, letters, war crimes investigation records, and other archival sources of interest to film-makers (documentary and fiction), novelists, journalists and school text-book writers. The project's concern with the transmissibility of emotions across generations has an important practical dimension, reflected in the involvement of a psychotherapist in the project, dealing with the traumatic legacies of conflict.\n\nThose closely involved in the project will benefit by enhancing their skills, knowledge and experience, better equipping them for further academic research and teaching or other employment at a high level. The PhD students and Research Fellows will gain important transferable skills through their experience of workshop and conference organisation, by researching and writing substantial independent works, and by networking with scholars across Europe and internationally. They will have demonstrable facility in inter-cultural communication in several European languages and locations. Close mentoring, support, and work in a stimulating intellectual and collaborative environment will ensure maximum benefit.\n\nThe project will make findings accessible in a variety of forms. A website will offer archive materials, filmed interviews, photographs and essays. Dissemination plans include a public event jointly with the German Historical Institute London, the Polish Cultural Institute, the Goethe Institute, the Imperial War Museum, and other relevant institutions. The final Reverberations of War symposium will include sessions exploring the presentation of academic findings in non-academic contexts, with input from film-makers, journalists, politicians, artistic practitioners and therapists. \n\nThe PI has an excellent track record of collaborations with public education bodies, including the Imperial War Museum, the Foundation for the Museum KZ Buchenwald, and the Chancellor-Willy-Brandt-Foundation. The PI's experience includes production of a documentary film enhancing the impact of a previous AHRC-funded research project ('The 'Normalisation of Rule'? State and Society in the GDR, 1961-1979'). The DVD, 'Behind the Wall: 'Perfectly Normal Lives' in the GDR?', has enjoyed many public screenings, and has been ad